FloWTurb: Response of Tidal Energy Converters to Combined Tidal Flow, Waves, and Turbulence

Tidal currents are known to have complex turbulent structures. Whilst the magnitude and directional variation of a tidal flow is deterministic, the characteristics of turbulent flow within a wave-current environment are stochastic in nature, and not well understood. Ambient upstream turbulent intensity affects the performance of a tidal turbine, while influencing downstream wake formation; the latter of which is crucial when arrays of tidal turbines are planned. When waves are added to the turbulent tidal current, the resulting wave-current induced turbulence and its impact on a tidal turbine make the design problem truly challenging. Although some very interesting and useful field measurements of tidal turbulence have been obtained at several sites around the world, only limited measurements have been made where waves and tidal currents co-exist, such as in the PFOW. Also, as these measurements are made at those sites licensed to particular marine energy device developers, the data are not accessible to academic researchers or other device developers.

Given the ongoing development of tidal stream power in the Pentland Firth, there is a pressing need for advanced in situ field measurements at locations in the vicinity of planned device deployments. Equally, controlled generation of waves, currents and turbulence in the laboratory, and measurement of the performance characteristics of a model-scale tidal turbine will aid in further understanding of wave-current interactions. Such measurements would provide a proper understanding of the combined effects of waves and misaligned tidal stream flows on tidal turbine performance, and the resulting cyclic loadings on individual devices and complete arrays. The availability of such measurements will reduce uncertainty in analysis (and hence risk) leading to increased reliability (and hence cost reductions) through the informed design of more optimised tidal turbine blades and rotor structures. An understanding of wave-current-structure interaction and how this affects the dynamic loading on the rotor, support structure, foundation, and other structural components is essential not only for the evaluation of power or performance, but also for the estimation of normal operational and extreme wave and current scenarios used to assess the survivability and economic viability of the technology, and to predict associated risks. The proposal aims to address these issues through laboratory and field measurements.

This research will investigate the combined effect of tidal currents, gravity waves, and ambient flow turbulence on the dynamic response of tidal energy converters. A high quality database will be established comprising field-scale measurements from the Pentland Firth, Orkney waters, and Shetland region, supplemented by laboratory-scale measurements from Edinburgh University's FloWave wave-current facility. Controlled experiments will be carried out at Edinburgh University's FloWave facility to determine hydrodynamic loads on a tidal current device and hence parameterise wave-current-turbulence-induced fatigue loading on the turbine's rotor and foundation.

Potential impact
On 5th January, 2015, a cargo ship, the Cemfjord, sank in the Pentland Firth, with the loss of eight lives. The disaster was attributed to the ship losing stability in large-amplitude waves, with media statements including '...The Pentland Firth, with such strong westerly winds and an ebb tide can throw up massive standing waves...' and '...The ship sank so fast - in what experts said would have been appalling weather with mountainous waves'. The accident provided a tragic illustration of the threat posed by waves interacting with turbulent tidal currents in the Pentland Firth. As Pentland Firth and Orkney Waters (PFOW) have attracted marine energy device deployments, this threat is particularly acute where tidal stream devices are concerned. Improved understanding of wave-current effects and better design guidance, reduces the technical risk of marine energy industry projects and hence reduces both the investment risk and the operations and maintenance costs of the project.

FloWTurb will provide design solutions for marine energy devices located in the PFOW. It involves a high level of cross-disciplinary research which requires the involvement of experts from different scientific and engineering fields. In return, these experts will benefit significantly in terms of scientific knowledge, experience with site and laboratory measurements and analysis, industrial links, and networking with overseas partners. The project findings will also help reduce the risk of maritime accidents, of obvious benefit to the shipping and insurance industries. Furthermore, the project outcomes will be relevant to offshore wind energy farms under development around the world.

The tests at FloWave will provide an enhanced understanding of wave-current-turbulence interaction in laboratory conditions, and will set guidelines for future industry and academic researchers planning tests at this facility. Unique insight will be obtained into the underlying physics behind multi-directional wave-current interactions, supplemented by a set of publicly available, quality controlled, self-describing, experimental data that can be used by scientists, engineers and mathematicians studying wave-current interactions. These datasets will be of utmost benefit to wave and tidal energy developers who will be able to improve the designs of their devices to account for the combined effects of waves and current.

FloWTurb will use the industry-standard commercial software suite - MIKE21/3 for numerical modelling. Given that this software is used by several marine energy developers in the UK including the Crown Estate, the project outcomes should be readily taken up by industry. The methodologies established to improve turbulence modelling of the public-domain tool, 'TurbSim' and loading calculation in 'FAST' suite (both available from the US National Renewable Energy Laboratory) will be of direct and immediate use to the participating industry partner - 'Scotrenewables Tidal Power Ltd (see support letter). The archived numerical model, site and laboratory data will also be of use to classification societies including DNV GL-Energy (see support letter) for the development of new design rules, guidance and validation of existing software tools. The results could influence IEC Technical Committee Standards, which provide technical specifications for the performance and resource assessment of marine energy converters. Dissemination of FloWTurb results through collaborations with overseas partners, and presentations at international conferences, workshops and meetings will help to promote the UK as world leader in marine energy. Through its membership of the EU Marine Board, and the Marine Strategy Forum, MASTS will also be well placed to ensure that the outputs from FloWTurb are communicated into national and international fora.